Cross-Domain Idiomatic Multiword Representations for Natural Language Processing

Computational methods for natural language processing (NLP) require representing sequences of language as vectors, or embeddings. Modern representational approaches generate contextualised word embeddings, where how the word is represented depends on the context it appears in. The embeddings generated by state-of-the-art language representation models such as BERT and ELMo have pushed performance on a variety of NLP tasks, however there are still areas that these embeddings perform poorly in.
One of these areas is handling multi-word expressions (MWEs), which are phrases that are semantically or syntactically idiosyncratic.
These are wide-ranging in human language, estimated to comprise half of a speaker's lexicon, and thus are an important area for research. Examples include "kick the bucket", "by and large" and "car park".
In particular, state-of-the-art contextualised word embeddings have been shown to perform poorly at capturing the idiomaticity of MWEs, where the meaning of the expression is not deducible from the meanings of the individual words (non-compositionality). As an example of this, the meaning of "eager beaver" (an enthusiastic person) is not deducible from the meaning of "beaver".
This inability is detrimental to the performance of NLP models on downstream tasks. In machine translation, for example, idiomatic phrases may be translated literally and thus the wrong meaning conveyed.

The aim of this project is to investigate methods of developing embeddings that better deal with the idiomaticity of MWEs, particularly in a cross-domain setting, i.e. across different genres of text (for example medical and legal).
The novel embedding methods developed in this project would be evaluated both intrinsically and extrinsically.
Intrinsically, we wish to demonstrate an improvement of the ability of the model to deal with idiomaticity. This would be done using e.g. a dataset of sentences labelled as idiomatic or not to test the ability of a model to detect idiomaticity.
We then wish to show that an increase in intrinsic performance leads to an improved performance on downstream NLP tasks in a cross-domain setting (i.e. extrinsic evaluation). The evaluation method would depend on the task at hand, for example using the BLEU score for evaluation of cross-domain machine translation.
Aside from looking at how we can improve model performance on certain tasks, we also want to investigate how the developed methods can be used to boost the interpretability of models. This means helping understand why models give the outputs that they do. It is hoped that by the explicit treatment of MWEs will allow for a better understanding of the decisions made by models.

Research Questions:
Can novel embedding methods be developed that better handle idiomatic multiword expressions, particularly in a cross-domain setting?
How does the use of these novel embedding methods affect the performance of models on downstream NLP tasks?
Can the interpretability of NLP models be improved through the explicit handling of multiword expressions?